Cranfield University and Plextek Services Limited KTP 24_25 R2

To develop a low size, weight, power (SWaP) and cost millimetre-wave radar sensor, augmented by the latest generation of Machine Learning (ML) algorithms, to enable autonomous systems to navigate accurately and safely in industrial settings.